Identifying Small-molecule Activators Of Kinesin Using An AstraZeneca High-throughput Screen

Context
Neurodegenerative diseases (ND), including Alzheimer’s disease (AD), represent one of the most urgent health challenges facing the UK, with an estimated one in three people born today expected to develop a dementia-related condition during their lifetime. These disorders are characterised by the progressive loss of nerve cells in the brain (neurons), leading to irreversible cognitive and motor impairments. As the disease advances, affected individuals lose independence, placing an increasing burden on families, carers, and health and social care services. Despite significant advances in understanding disease mechanisms, current treatments provide only modest symptomatic benefit and fail to halt neuronal loss, underscoring a critical need for new strategies that protect neurons from degeneration.
A key cellular process disrupted in neurodegenerating neurons is intracellular transport. Neurons depend on a highly coordinated transport system to deliver essential components – such as energy-producing mitochondria – to sites of demand. This process is driven by motor proteins, including the kinesin family. Growing evidence indicates that kinesin-mediated transport is impaired in ND, rendering neurons unable to sustain normal function and contributing to progressive neuronal degeneration.

The Challenge
Evidence from multiple studies, including our own, demonstrates that restoring kinesin-mediated transport can protect neurons from degeneration in AD models, identifying kinesin activation as a promising therapeutic approach. However, no known small molecules enhance kinesin activity without disrupting its essential motor function. Developing such kinesin-activating compounds would establish an entirely new route for neuroprotection but requires scalable and robust methods to screen large numbers of candidate molecules.

Aims and Objectives
This project aims to identify small molecules that enhance kinesin activity within living cells, using a high-throughput screening approach. To achieve this, we have developed a robust cell-based assay in a standard human cell line that enables real-time monitoring of kinesin-mediated transport. This strategy is based on well-established models for intracellular transport research and drug discovery.
In this system, intracellular vesicles are inducibly tethered to kinesin motors using engineered molecular tags, allowing formation of defined vesicle–kinesin complexes that relocate from the cell centre to its periphery. Under baseline conditions, transport of these vesicle-kinesin complexes is inefficient, providing a sensitive readout for compounds that enhance kinesin activity. This design ensures that candidate molecules are identified based on their ability to improve transport efficiency in a cellular context, maximising biological relevance
The proposal has three objectives:
1. Validate the optimised assay for high-throughput screening at AstraZeneca laboratories using stringent performance criteria.
2. Screen the large chemical library using AstraZeneca’s high-throughput screening facilities to identify compounds that enhance kinesin-mediated transport.
3. Prioritise and refine candidate compounds by excluding those with non-specific or undesirable mechanisms of action using in vitro biochemical assays.
We anticipate prioritising up to ten lead compounds for future translational development. While beyond the scope of this proposal, our longer-term strategy will involve evaluating selected compounds in human iPSC-derived AD models to assess their ability to reduce neurodegeneration.
Potential Applications and Benefits
Our long-term goal is a new generation of treatments that protect neurons by improving their intracellular transport. Such treatments could slow or prevent the progression of ND and help people maintain brain function and independence for longer. Beyond therapeutic development, this research will also provide new insights for the wider scientific community, inform future drug-discovery strategies, and support ongoing efforts to reduce the societal burden of neurodegeneration.